Learning from Collaborative Storytelling: Enhancing Visual Scene Understanding through Human-Robot Interaction

The research project aims to revolutionise how robots comprehend and interact with the physical world by combining advanced techniques in video analysis, knowledge acquisition, and collaborative storytelling. In recent years, there has been a growing emphasis on connecting language and the physical environment to improve robots' understanding of human activities. However, providing robots with complete knowledge of a new environment remains a significant challenge. This project seeks to address this challenge through a collaborative storytelling approach. To tackle this challenge, the project is developing a framework wherein robots and humans collaborate in a storytelling task.
Within this framework, robots and humans work together to analyze a video depicting an environment, jointly filling in the narrative gaps initiated by the robot. This approach integrates sophisticated visual scene analysis and knowledge acquisition through conversational storytelling, ultimately providing robots with a thorough understanding of unfamiliar surroundings.
The primary aim of this project is to achieve a significant breakthrough by progressively enhancing robots' interpretation of visual scenes through advanced techniques such as video analysis, knowledge graph construction, and human-robot cooperation. The ultimate objective is to empower robots with a detailed comprehension of scenes, opening up possibilities for applications in assistive and care robotics, education, and medical support, and addressing challenges like aiding the visually impaired and facilitating physical rehabilitation training.
With a particular focus on improving human-robot interaction in domestic settings and the robot's ability to comprehend new environments and activities, this project addresses the limitations of traditional visual understanding approaches in dynamic real-world scenarios where obtaining perfect input is not guaranteed. By embracing a co-learning approach where humans and robots collaborate as storytellers, the robot gains fresh insights into the visual environment, anchoring human narratives in existing visual data, expanding its visual knowledge over time, and contributing to the narrative using previously unmentioned visual elements. This innovative approach combines video analysis and dialogue to tackle the intricate challenge of nuanced scene comprehension from video data, promising significant advancements in human-robot interaction and visual understanding.